Using LEO data to understand the relationship between local opportunities, geographical mobility, social mobility and skills

Geographical inequalities in the UK are large and persistent, and high by international standards. Previous research shows that most of the differences in earnings across places can be attributed to differences in skills: high-skilled people, who would earn more wherever they worked, are concentrated in certain places. Understanding why skills differ so much, and the link between people and places, is therefore key to understanding geographical inequalities and making progress on the levelling-up agenda. I propose to study the interplay between place, geographical mobility, social mobility and skills using rich administrative data in the Longitudinal Education Outcomes (LEO) dataset.

This project will address the following research questions:

1. How do labour market opportunities facing young people differ across England?

I will start by estimating earnings premiums across Travel-to-Work Areas, which capture how much a given individual can expect to earn in a certain location relative to some reference location. I will go beyond static, average effects by examining differences in career progression across places; persistent effects on career trajectories of having lived in London or other cities; the dispersion in expected earnings (risk) across places; and differences in place effects by educational background.

2. How mobile are young people in England, and how does this affect inequalities between places and socio-demographic groups?

I will investigate how mobile young people in England are and the extent to which they move to places offering better labour market opportunities, documenting differences between groups in terms of educational, socio-economic and demographic background. I will examine the extent to which differences in migration patterns between groups can be explained by differences in place effects - for example, if high-skilled people gain more in earnings from moving to London - or whether they are likely to reflect differences in preferences or constraints, particularly the role of housing costs. I will decompose how much of the earnings differences between groups is due to differences in their migration patterns, and how much of geographical differences in earnings is due to selective migration after acquiring education.

3. Do differences in proximity to universities and local returns to higher education affect the educational choices of people growing up in different places?

I will consider how local opportunities shape young people's decisions to acquire education in the first place, focusing on two channels. First, I will examine whether students who grow up in places that are far from (any, or high-quality) universities are less likely to go to university, conditional on prior attainment and their parental and school background, or settle for courses for which they are overqualified. Second, I will examine how returns to education vary across the country and whether those who grow up in places where degrees are not rewarded in the labour market are less likely to pursue higher education. In both cases I will consider whether the relationship is stronger for less mobile groups.

I will work with policymakers (see letters of support) to co-design the research and ensure that both the findings and the potential of LEO data are well understood within government. This research will help policymakers advance the levelling up agenda, by (i) highlighting where a lack of universities or local economic opportunities constrains educational attainment; (ii) identifying socio-demographic groups who are particularly constrained by where they grow up, and would benefit from policies to reduce barriers to mobility; and (iii) shedding light on whether local skills provision will be effective at improving local economic outcomes, or whether - because of mobility and incentives to invest in education - skills policy must work alongside wider policies to equalise labour market opportunities.